UKRN Services

90% of researchers believe research integrity is compromised at times (UKRI 2020). UKRN Services aims to build public trust in UK research by helping stakeholders embed robust, transparent practices. Through tailored training and support, we empower individuals and institutions to adopt open research methods. Our strategic consultancy also contributes to meta-research, generating evidence to guide further improvements. Together, these efforts strengthen the UK research ecosystem’s rigour, transparency, and credibility for long-term societal and scientific benefit.